Axion Miniclusters, Radio Telescopes, and other observations

We will study the transient radio signature produced when dark matter clumps known as axion miniclusters encounter neutron stars. We will statistically model the population of both miniclsuters and neutron stars, based on the latest simulations and observations. We will study in depth the observational strategies to observe this signal in the proposed "ASTRA" axion radio telescope. We will investigate uncertainties due to early Universe simulations of the axion, and theoretical models. We will investigate other observables related to miniclusters such as in haloscope lineshapes, and in microlensing.